Gambling and Crime: Rapid Evidence Review

Context
Gambling-related harm is now recognised as a major public health, criminal justice, and social policy concern in the UK. Although there is growing evidence about the health and economic harms of gambling, much less is known about how gambling is connected to crime. Existing research is scattered, outdated, or focused on narrow areas such as individual offending. At the same time, the gambling landscape is rapidly changing, with growth in online platforms, crypto-based gambling, and unregulated international markets. These developments raise new risks linked to fraud, money laundering, organised crime, and exploitation. Government bodies, justice agencies, and regulators have all highlighted gambling-related crime as an important but poorly understood area. This project responds directly to that gap.
The Challenge
There is no clear or up-to-date picture of how gambling and crime intersect. Key unanswered questions include:

how gambling harms contribute to offending and pathways into the justice system,
how illegal and unregulated markets operate,
how digital technologies and offshore providers enable criminal activity,
how vulnerable groups are disproportionately affected, and
how police, prisons, probation, courts, and regulators identify and respond to gambling-related crime.

Much of the existing literature is limited by poor data, reliance on self-report surveys, inconsistent definitions, and a lack of cross-sector evidence. As a result, policies and frontline responses are not grounded in a reliable evidence base. The challenge, therefore, is to map what we know, identify what we do not know, and highlight where better evidence is urgently needed.
Aims and Objectives
This project will conduct a Rapid Evidence Review (RER) to create the first comprehensive, cross-sector evidence map of gambling-related crime. The review will:

Synthesize existing research on links between gambling and crime, including individual offending (such as theft, fraud, coercion), criminal exploitation, and harms within the justice system.
Examine structural and systemic factors, such as poverty, deregulation, prison environments, and corporate practices that may contribute to criminal harms.
Assess evidence on illegal and unregulated markets, including black-market operators, dark-web gambling, offshore platforms, and crypto-based markets.
Explore technological and enforcement challenges, including cross-border crime and regulatory evasion.
Identify how harms and criminalisation affect different groups, especially those who are marginalised or already disadvantaged.
Evaluate current justice system and regulatory responses, including policing, probation, prison practices, and Gambling Commission enforcement.
Produce an evidence gap map showing where research is strong, weak, or absent.

Potential Applications and Benefits
This project will produce clear, actionable findings for policymakers, regulators, justice agencies, and treatment services. Benefits include:

Policy and regulatory insight: Helping bodies such as DCMS, the Gambling Commission, and the National Crime Agency understand emerging threats, enforcement gaps, and the role of illegal markets.
Improved criminal justice responses: Supporting police, prisons, courts, and probation to recognise gambling-related harm, strengthen screening, and develop more effective, fair, and trauma-informed interventions.
Public-health and prevention benefits: Highlighting where harms are concentrated and which groups are most affected, guiding prevention programmes and early-intervention pathways.
Foundation for long-term impact: The review directly underpins a Stage-1 UKRI GHRIP proposal, enabling the development of evidence-based pilots and justice-system reforms.

Overall, this Rapid Evidence Review will deliver the first authoritative, accessible, and policy-ready assessment of gambling-related crime in the UK, supporting safer communities, better regulation, and more equitable justice outcomes.